A computational investigation of post-operative in-graft thrombus formation in the repaired aorta

This project will study the haemodynamics of aortae prior to and following endovascular repair and the conditions that may lead to post-operative thrombus formation. The work will include optimisation of vascular prosthesis designs to enable the best-possible flow characteristics within the grafts, including post-surgical vascular perfusion results. This investigation could further be used to understand patient-specific anatomical geometry and graft design effects and aid in patient selection/risk-benefit analysis for more effective personalised treatment. Depending on time and availability, pressure sensors and flow meters may be used in an in-vitro experimental setup in the Research and Development (R&D) laboratory of Terumo Aortic, using realistic anatomies 3D-printed from CT scans and vascular graft designs, in order to measure the blood flow characteristics of the aorta and its branches. These methods may then be used to take measurements on bench top arterial models under pulsatile flow. Computational Fluid Dynamics (CFD) methods may then also be used to create models of the vascular system to investigate the optimal blood flow conditions for mimicking native physiological perfusion and providing turbulence free blood flow. Physical prototypes of the optimised designs may be tested in a vascular flow model with flow measurement techniques in order to demonstrate the functional improvements gained through the capabilities developed.